Investigation into fibrous architecture for disease management

Novel healthcare approaches for the improved management of difficult to treat diseases such as high-grade gliomas are urgently required. Recently, we have engineered suitable fibrous architectures for the time-released treatment of tumours at time of surgery. We have developed novel 3D bioprinted glioma models to assess the effect of such timed-release of drugs on brain tumour cells and the microenvironment; for clinical validation we have established a collaborative link with the Neuropathologist Dr Azzam Ismail (St. James's Leeds). This project proposes to thoroughly investigate the time release of drugs for informed and improved patient treatment.